Braspoke Designs

"A game changing project that uses emerging and exponential technologies that gives women all round the world to measure themselves with 100% accuracy in the privacy of their own home using their smartphone or tablet to purchase a handcrafted bespoke bra - selected from a design and colour of their choice. Revolutionising and disrupting bra manufacturing these bras are designed for ultimate health, encouraging good posture and no ill effects from wearing bras all day and eliminating dents and rawness in the skin where traditional bras dig into the flesh.
These bras allow for ease of breathing, movement and comfort. "